Next generation fluid flow solver for nuclear reactors

Overview: Thermal-hydraulic analysis of LWR nuclear reactor cores and primary systems is currently performed
using a hierarchy of codes:
> System Codes: used to model the flow in the whole primary system on a coarse mesh (e.g. RELAP5, TRACE,
APROS).
> Sub-channel Flow Codes: used to model the flow in individual channels in a reactor core (e.g. ARTHUR).
> Computational Fluid Dynamics Codes: used to model detailed effects, such as detailed flow patterns in the
lower or upper head etc (e.g. FETCH, CFX, OpenFoam).
The aim of this project is to develop a fast-running finite volume porous medium
flow solver [1] that that can
perform most of the above roles for a wide range of nuclear reactor cores. The solver will be developed
using Imperial College's Devito technology [2, 3] for the automatic generation of finite difference solvers from the
differential equations and associated boundary and initial conditions.
Internal structures within the Reactor Pressure Vessel (RPV) will be introduced using the immersed body approach
pioneered at Imperial College. This will allow complex internal structures to be introduced into the RPV using
IC's super-meshing and conservative interpolation technologies. The new code will be benchmarked against existing
technologies for a typical LWR core. It is envisaged that this project may form part of a larger programme of work
to develop a porous medium flow solver with capable of modelling the entire reactor system, and include sensitivity analysis and uncertainty quantification.

References
[1] Jewer et al. (2014), Annals of Nuclear Energy, 68:124{135.
[2] Luporini et al. (2018), CoRR, abs/1807.03032.
[3] https://www.devitoproject.org/
[4] Buchan et al. (2019), Annals of Nuclear Energy, 134 88{100.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.